Mulder: Ironclad Medical Device Traceability System

Fragmented visibility across medical device supply chains has directly enabled grave patient harm. Despite intense regulatory pressures, inventory tracking remains mired in antiquated paper trails and disjointed digital records. Device recalls persist while stakeholders shoulder needless risks and massive inefficiencies.

Mulder protects patients by finally bringing accountability to this status quo. Our blockchain solution delivers complete, immutable visibility into device provenance, ownership, handling, and performance. Granular yet unified data trails become transparent, verifiable assets rather than opaque liabilities. Our platform eases adoption barriers through refined UX and interoperability, allowing teams to incrementally upgrade everyday workflows rather than undertake rip-and-replace shakeups.

In collaboration with UK manufacturers, providers, and healthcare systems, Mulder aims to demonstrate blockchain's immense potential to make device supply chains safer, more sustainable, and patient-centric. We believe transparency, accountability and shared success should be the future for this critical industry.